Cloud Advice

The product is an online business intelligence and reporting tool; enabling users to convert their data from multiple merchants into marketing metrics. The product will utilise data from multiple sources into one platform to create generic and custom marketing metrics.